NSFDEB-NERC: Machine learning tools to discover balancing selection in genomes from spatial and temporal autocorrelations

Overview
Balancing selection is a key driver of adaptive evolution that maintains variation within and across
species. Yet, despite a few notable examples, little is known about recent or fleeting balancing selection,
likely because its genomic footprints are difficult to distinguish from those of neutral evolution. Whereas
the renaissance of artificial intelligence has transformed how we search for adaptive genomic regions, the
characterization of recent balancing selection from contemporary genomic data remains difficult.
Moreover, data obtained from historical samples and nonmodel organisms are often fraught with technical
hurdles that available methods are ill-equipped to navigate. Hence, the objective of this proposal is to
develop a suite of deep learning tools for studying recent and transient balancing selection from
temporally and spatially sampled genomic data, while ensuring that these methods account for the many
technical challenges encountered in nonmodel study systems. Specifically, we will design predictors for
detecting signals and learning parameters of balancing selection from incomplete, low-quality, and
unphased ancient samples (Aim 1), using approaches that circumvent the uncertainty in genetic and
demographic parameters (Aim 2), and that extend to data generated by cost-efficient pooled sequencing
strategies (Aim 3). We will deploy these new tools to three empirical datasets, which respectively
encompass a set of recent balancing selection case studies for which the technical issues tackled by
Aims 1, 2, and 3 are designed to overcome. Preliminary findings support the promise and feasibility of the
proposed aims, and we expect these tools to provide the evolution community with a powerful framework
to address currently unanswerable questions about adaptation in both model and nonmodel systems.
Intellectual Merit
Elucidating the processes underlying adaptive maintenance of variation within species is a fundamental
problem in evolutionary biology, and one for which available tools are ill-equipped to address from the
vast, often non-ideal, data that exist for nonmodel study systems. The PIs have demonstrated success in
designing statistical and machine learning methods for uncovering footprints of adaptation and
addressing targeted hypotheses about balancing selection across several study systems. Thus, they are
well-poised to develop the proposed deep learning approaches for studying balancing selection, by
leveraging genomic, spatial, and temporal autocorrelations across a variety of data types characteristic of
those from nonmodel organisms. Availability of these methods will facilitate studies of balancing selection
when data are incomplete, low-quality, and unphased (Aim 1), when genetic and demographic
parameters are uncertain (Aim 2), and when genotype information at the individual level is unavailable
(Aim 3). Moreover, our proposed applications of these methods to a diversity of study systems will
address questions regarding the roles and specific modes of balancing selection at different temporal and
geographic scales. Finally, the developed tools will be applicable to a wide range of data types common
across model and nonmodel organisms, empowering future studies of adaptation by removing barriers
imposed by limitations of data quality and current knowledge of demographic history.